Papilio3 DC V2X FastHub Demonstration

This project seeks to demonstrate a novel integrated Vehicle-to-everything (V2X) Electric Vehicle charging hub aimed at non-domestic workplace and destination market applications. The approach combines innovations in hardware and software and is based on an established pop-up Mini Solar Car Park product designed by the lead partner (3ti Energy Hubs), comprising a pre-fabricated single-box solution using recycled shipping containers, along with integrated microgrid solar, and energy storage battery capability designed to rapidly deploy 12 fast EV chargers (bi-directional charging units).

This design supports scalability and rapid deployment with a novel business model that eliminates the up-front hardware cost for installation and grid connections associated with traditional EV charging systems. The 18-month project (which includes a 6-month V2G/V2B/V2V trial) will be delivered by a consortium that covers the entire value chain -- each leaders in their respective fields and each with an established customer base to support future commercialisation.

The project will be led by 3ti in collaboration with Turbo Power Systems Ltd, GridBeyond (who specialise in novel Energy management and grid aggregation services), and CENEX (the Centre of Excellence for Low Carbon and Fuel Cell Technologies) to provide guidance in user requirements and to support demonstration.

If successful, the project outputs will be exploited in a global market for automotive V2X technology forecast to reach $19.5Bn by 2028, with future application across wider transport applications.